Architectural Design Support

Design prototype of a device that can feed telemetry from equipment out in the field in real-time back to a centralised maintenance management system for the purpose of monitoring, fault detection and fault allocation.